Identifying biomarkers of psoriasis-Driven Metabolic Disease

Psoriasis is a skin disease that effects about 2% of the global population. People with psoriasis are more likely to suffer from other diseases, including diabetes and heart disease.

Our research in this area to date suggests that proteins and fats are released from the skin of people with psoriasis, into the blood. We believe that these fats and proteins then effect the function of other organs in the body, such as the pancreas, leading to reduced insulin release from the pancreas which contributes to development type 2 diabetes. Working out the identity of these proteins and fats could lead to development of new treatments for both psoriasis and diabetes.

The over-arching objectives of this project are:

1) To identify the proteins and fats that are released from skin during psoriasis

2) To test whether these protein or fats have any effects on function of the pancreas or other organs important for controlling blood sugar levels (e.g. fat and gut tissue)

3) To examine whether the levels of specific proteins or fats secreted from skin could be used to predict the risk of an individual with psoriasis developing diabetes

4) To examine whether specific proteins or fats secreted from skin could be targeted to develop new drugs to treat diabetes

Skills training: human skin and adipose tissue culture, pancreatic islet isolation and culture, gut organoid culture, qPCR, immunoblotting, mass spectrometry (at KCL). Business, marketing, product and software development (via Keratify placement).